University of Hertfordshire and Intelligent Voice Limited

To develop and embed expertise in emotion recognition from speech and other modalities using state of the art machine learning techniques including deep learning and kernel machines.